P13K signalling; the rules of engagement

Technical abstract
Nearly all of the cells of our bodies contain three related proteins called PI3K alpha, PI3K beta and PI3K delta. We now know these PI3Ks play a very important role in transmitting information from hormones outside of the cell to the inside of cells. This information is needed for the cell to co-ordinate various complex responses to the hormone, such as cell growth, survival or movement. The key aim of this project is to define the roles for PI3Ks in a type of white blood cell called a neutrophil.